Pathfinder Application for Oil and Gas Exploration Software

Objectives of the project that will follow on from the Pathfinder:
Oil and gas exploration companies need to be able to predict where the edges of sand reservoir units lie in order to target exploration and development wells. This is a major problem in basins where the seafloor on which the sand was deposited was being actively deformed, especially in regions dominated by salt tectonics (e.g. the South Atlantic margins of Africa and South America, where many UK-based companies are active). This can be, literally, a hit-or-miss affair. If a well is drilled too far updip, it will miss the sand and any oil contained within it; if it is drilled too far downdip from the edge of the sand, it is likely to miss any oil that may be trapped further updip. Since exploration boreholes commonly cost more than £200 million each, a failed well represents considerable waste of money, time and natural resources. Any product or method which can help in the predictive effort is likely to be of considerable interest to such companies.
Prediction is relatively straightforward when we have a very clear image of the subsurface, most commonly through reflection seismic data. In such cases we can simply see and map the reservoir units on such data. However there are many places around the world where the image obtained on seismic data is very poor and we can barely see the general shape of the structures, and the fine details such as reservoir shapes are invisible. In such places, in order to target wells to hit the reservoir unit, and to hit it in the optimum spot, we would like to have a reliable predictive tool that can use the data available to us.
But there is at present no simple and effective method available to these companies. The most commonly used procedure simply assumes that the thickness of a unit of sediment (the "isopach") is directly related to the shape of the seafloor at the time of deposition (the "paleotopography"). While this is broadly true in the most general terms, it is not an adequate or reliable method.
Our product will provide a significant improvement in this prediction, using the information that is already available to exploration companies (in the form of existing wells and seismic data) to give a more reliable model of the paleotopography on the sea floor and the extent of sand reservoir units. We aim to provide a tool that is quick and effective - we recognize that it will not provide 100% prediction but it should be a significant improvement from the traditional "isopach" method.
We therefore anticipate that our proposed Product/Services will more accurately map the paleo-topography of reservoirs and so will add value by, in broad terms:-
1. De-risking the oil and gas exploratory process; and
2. Reducing the number of unsuccessful drilling operations and improving the exploration success rate will save money, energy and resources that could be better deployed by the industry (e.g. employing and/or retaining staff for other projects, investment in other technologies, research and development etc.).

Potential impact
The Product/Services will have a variety of positive society, economic and environmental impacts.
While oil and gas remains part of the global energy mix solution, the Product and Services will add value to the exploration process by better mapping the strata and reservoir predictions of turbidite reservoirs. Drilling exploration and production wells is an expensive process which consumes large amounts of energy and resources. By de-risking the exploration process, fewer wasted unsuccessful wells will be drilled thus saving money, energy and resources.
The Product will enable companies to make a better estimate of the remaining yet-to-be-recovered economic resource, which will allow more efficient financial planning and may facilitate making better strategic decisions.
With an improved exploration success rate, companies will be able to allocate resources into employing more people or conserving the jobs of those already employed, and will have more funds available for research and development.

We anticipate the product will also bring financial benefit to the research centre in the form of licensing fees. This will be directly ploughed back into research into all aspects of marine geoscience.